International Feasibility of Digital Twins of Risk - Global cooperation feasibility studies

International Feasibility of Digital Twins of Risk - Global cooperation feasibility studies. Feasibility testing and market research for expansion of our Intelligent Risk Management platform into the Middle East (Dubai) and Asia (Japan and Singapore) markets